Design of bioinspired tandem ubiquitin binding domains as tools to investigate the ubiquitin-modified proteome

Deciphering the ubiquitin code

Post-translational modification of proteins with ubiquitin regulates a myriad of biological processes. Versatility arises from ubiquitin's ability to form structurally unique polyubiquitin chains, varying according to linkage (isopeptide and peptide), which become attached to selected lysine residues of a target protein. Recent studies show that this 'ubiquitin code' is expanded by additional post-translation modifications including acetylation and phosphorylation.

Non-covalent recognition of polyubiquitin chains by specific effector proteins (ubiquitin-binding proteins) underlies the respective biological process that is regulated. Recognition of (poly)ubiquitin is mediated by ubiquitin-binding domains (UBDs), found within these ubiquitin-binding proteins, which recognise distinct surface patches on ubiquitin. However despite the vast complexity of ubiquitin modifications and the array of biological processes that are known to be controlled by ubiquitin, only a handful of ubiquitin-binding proteins have been functionally verified and characterised to date. Further, the full range UBDs capable of discriminating phosphorylated ubiquitin from unmodified ubiquitin remain to be identified.

We hypothesise that there are many unconventional UBDs, including with specificity for phosphorylated ubiquitin, that have been completely overlooked due to the limitations of current purification methods and informatics approaches.

In this project we are using a combination of novel biochemical, phage display and sequence analysis approaches to search for and identify these 'missing links' (ubiquitin-binding proteins and UBDs) which must exist in order to connect ubiquitin modifications to known biological outputs. Emphasis is placed on UBDs that recognise additional post-translational modifications such as phosphorylation. For selected proteins, the mechanistic basis for their abilities to act as effectors will be probed by characterising their interactions with ubiquitin using state-of-the-art structural biology and biophysical approaches, in order to place observations on a firm molecular and quantitative footing.